Developing an Artificial Intelligence agent to optimise decision-making during assisted conception

Infertility affects 1-in-6 couples. IVF treatment can help such couples, but is expensive, intensive, and invasive such that optimising success rates in each cycle is paramount. IVF generates large volume of complex data that clinicians cannot fully assimilate, leading to resorting to simple rules-of-thumb to protocolize treatment. This reductionist approach is imprecise and harms clinical outcomes. We propose to develop a clinical decision support system (CDSS) that can relieve clinician time and optimise clinical outcomes.